AI Object Detection Hardware for Space and Polar Region Exploration

Artificial Intelligence, or AI, algorithms are becoming ever more powerful - improving speech recognition, providing driving assistance and even recommending movies and music. To take these algorithms into environments where conditions are extreme, and both power and human intervention are limited, requires that they run as power efficient robust hardware. This project will produce electronic hardware that realizes a cutting-edge object detection AI system. These electronics will be capable of coping with extremes of heat and large fluctuations of power and radiation. Our project is explicitly supported by end users in the fields of space and polar region exploration: some of the most challenging and hazardous environments on and beyond earth.